Non-invasive glucose monitoring using high-frequency radio waves

We are developing the first accurate, non-invasive, wireless glucose monitoring system. The system consists of a wearable on-ear sensor, a mobile unit for receiving and displaying the glucose data, and a cloud-based software platform which interfaces with existing electronic health systems to store and provide data access to patients, carers or medical professionals. We will combine these systems onto a single IT and smartphone platform so that users have access to all the information they need to maintain effective control of their blood glucose levels and health care professionals can accurately monitor their treatment adherence. The main objectives of this system are to provide a pain-free, cheaper and more hygienic option to the current blood glucose monitors, while at the same time providing the user with the additional tools they need to effectively manage their condition.